Unravelling the neurobiological mechanism of oxytocin on social behaviour and evaluation as a treatment for schizophrenia

Oxytocin is synthesised in the hypothalamus and acts via oxytocin and vasopressin V1a and V1b receptors in the CNS where it is a key regulator of social behaviour. Accumulating evidence implicates its dysregulation in neuropsychiatric disorders. Oxytocin has received considerable interest as a potential adjunct therapy for the social deficits in schizophrenia, that are resistant to currently available drugs and a major feature impeding patient recovery. This project aims to examine which receptors and brain nuclei are responsible for oxytocin's prosocial effects, and the neural mechanisms that underpin these behaviours in both healthy rodents and rodent models of schizophrenia .